The contribution of competition to default risk, and how competition intensity changing events affect the default risk of companies in an industry

This research aims to explore further the relationships between companies and factors that affect default risk, with a primary viewpoint on competition intensity. It is important to use methods that measure the default risk and competition intensity that can be representative of actual real-world values, where the methods used to analyse the data is also important. Research will have to be undertaken around the areas of statistical data analysis, and what correlation calculating methods have the strongest use-case for this analysis. As with all research, it is important to understand the weak points and fragilities of the methods used, and explore the possibilities of different results with different methods.